Developing participatory research to understand the health & treatment needs of mid-life & older women experiencing homelessness & substance use in UK

Current research into homelessness in Scotland has yet to investigate the needs of mid-life and older
women who are facing homelessness at the same time as coping with substance use (drugs and
alcohol). There is little research that focuses on the challenges faced by women who experience
homelessness compared with research on homelessness in general and less still that seeks to
understand the specific health needs of women approaching or in later life (Sutherland et al, 2022). Housing is an important social determinant of health, and there is evidence that shows women
experiencing homelessness have poorer mental and physical health outcomes than women in the wider
population (Beijer & Andréasson, 2010). Moreover, women who are experiencing homelessness are
more likely to have experienced higher rates of diagnosed mental health issues, suicidal ideation and
attempts, and childhood trauma than men who are experiencing homelessness (Sosenko et al, 2020;
Milaney et al, 2020). Factors such as poor mental health, domestic violence, and family background
(Anderson & Raynes, 2004) can impact on women's access to and retention of safe tenancies, whilst
additional barriers to secure housing include structural factors such as poverty, education, employment
and involvement with the criminal justice system (Norman & Pauly, 2013).

The Fellowship will help me build on my PhD, moving beyond the health needs and treatment
experiences of older women in recovery from substance use, to investigate the needs of a particularly
marginalised group of women, namely women experiencing the intersection of homelessness, ageing,
and substance use. The PhD sets the foundations for exploring mid-life and older women's health
needs by recognising the complexity of women's lives, especially among those who live on the margins
of society (Shaw, 2021). The Fellowship will provide an important starting point for planning innovative
participatory research with this under-researched and marginalised group. A critical element of the
Fellowship will include a project working group of mid-life and older women with lived experience in the
development of a grant application for further research. The participation of women with lived
experience will ensure the research proposal is designed to produce meaningful outcomes that will
have practical impacts for women experiencing homelessness and the practitioners who support them.
Over the course of the Fellowship I aim to publish the findings from my PhD nationally and
internationally in order to maximise impact and engagement. I will expand my research network and
develop specific skills in participatory research, project development and grant applications. I will also
undertake information gathering through a range of networking opportunities, a rapid review of
interventions to improve practitioner/patient communications, an online survey with practitioners and the preparation of grant applications in order to continue this important line of research. The motivation for this Fellowship application is to develop work that will increase understanding of the intersection of
homelessness, substance use, health, ageing, and gender.